Living in Safety: the Culture of 'Safety' and Accident Prevention in Everyday Life in Britain, c.1900-2000

In 2009 the majority of Britons are fortunate to live their lives in relative safety - relative to other countries, and relative to the past. Despite this, many people perceive danger all around - whether from the threat of crime and terrorism, or from the risk of a road traffic accident or occupational injury. One of the techniques used to minimise danger is safety education, in which the media convey messages that try to persuade people to change their behaviour and adopt 'safe' habits. We see safety education every Christmas, for example, with the anti-drink/driving campaign on TV and radio, in cinemas, on posters and in newspapers. Social commentators complain that these campaigns represent the extension of the 'nanny state.' Yet, for all that it surrounds us everyday, no-one has stopped to examine the origins of safety education in Britain. This project does just that.\n\nIt explores how and why safety education started, and what techniques were employed to prevent accidents. Rather than the characteristically Victorian approach of stern warnings, using dense text and unfamiliar language, early in the twentieth century a new method was adopted: visually attractive, using photographs to show people what to and what not to do, it also used a friendly, persuasive tone of address. Accordingly, this project makes use of a range of appealing sources: films, posters, leaflets, booklets, badges, games, cigarette cards, and more. One of the aims of the project is to analyse how messages have been conveyed, something of particular importance given the continued use of safety education in today's Britain. It also sheds light on the role of the government in producing advisory messages for its citizens. This research will show how the state extended its influence into virtually all areas of life for many - if not all - people during the twentieth century.\n\nThe project concentrates on three areas: work safety, public safety, and home safety. For each, detailed case studies will be carried out to address the general issues noted above. Safety education started and was shaped in the workplace, so it is here that it took on characteristics now familiar to us all: the research will examine why employers tried to improve worker safety by using posters, films, pamphlets and the like (such as the Great Western Railway's 1914 'Safety Movement' booklet or the National Coal Board's 1978 'Do it the safety way' record, sung by Max Bygraves). By looking at public safety - specifically road safety - it will be possible to see how and why safety education reached audiences outside the workplace. This part of the research will draw on material such as the 'Tufty' and 'Green Cross Code' campaigns; it will explore how safety and safety education started to become part of everyday life. Finally, examining safety education intended for use at home (such as the 1962 'Safety in your Home' booklet) will show the extent to which the state tried to influence the most private areas of peoples' lives, and how there came to be no hiding place from safety education.\n\nThrough articles in the local and national press, media interviews and public lectures this research will make the origins of contemporary safety culture widely known. It will provide critical historical perspective on 'health and safety gone mad' stories, whilst enhancing people's ability to decode safety education's messages. Consultations with policy-makers and safety professionals (for example, the Royal Society for the Prevention of Accidents) will raise awareness of past efforts and might suggest new approaches to improving safety. In the longer-term, there will be a public exhibition on the history of safety education; and it is hoped that the insights from this project will produce a larger, international collaborative research programme on the history of safety, stretching back earlier than the twentieth century, and involving specialists from disciplines beyond history.

Potential impact
* Who will benefit from this research?\nBeyond the academic beneficiaries and outputs, this project will have significant impact on two broad groups: the public and professionals/ policy-makers.\n\nAs virtually everyone has encountered safety education at some point in their daily life, research examining the origins of this phenomenon will attract public interest. The Impact Plan outlines in greater detail how I will ensure that public interest is generated and realised.\n\nOrganisations responsible for safety policy and producing safety education will also be interested in this research. This includes state bodies such as the Health and Safety Executive (HSE) and the Central Office of Information, and quasi-autonomous bodies such as the Royal Society for the Prevention of Accidents (RoSPA), the Institute of Occupational Safety and Health (IOSH), and the British Safety Council (BSC). Again, the Impact Plan provides further detail.\n\n\n* How will they benefit from this research?\nTo the public, this research will explain the origins of contemporary safety culture. It will provide historical perspective and allow the public to come to an informed and critical perspective on 'health and safety gone mad' stories, whilst enhancing their ability to decode safety education's messages.\n\nFor professionals and policy-makers this research will add historical perspective that is often lacking. Although safety (and health) education has now been deployed in Britain for nearly 100 years, amongst professionals and policy-makers very little is known about educative efforts before the last twenty or thirty years. My findings will offer an opportunity to extend critically this limited institutional memory and to contribute to a longer-term assessment of the validity and success of educative techniques. This is particularly important in relation to the project's exploration of the ways in which the state interacts with its citizens. At the introduction of new educative techniques it is commonplace to hear comments about the 'nanny state' - despite the fact that education is advisory and the state (in general) cannot force people to follow it. My research allows insight into this trend and could offer alternative techniques for producing educative material palatable to the target audiences.\n\n\n* What will be done to ensure that they benefit from this research?\n- I will seek dialogue with policy-makers (for example the HSE) and organisations producing safety education (for example, RoSPA and the BSC), providing expert comment on safety and safety education\n- To reach as many policy-makers as possible, I will work with the History and Policy network, an organisation connecting historians and policy-makers\n- Through an exhibition, I will communicate my findings with a general audience. I have discussed staging an exhibition in 2013 with the National Railway Museum, to mark the 100th anniversary of the introduction of safety education in Britain, and am preparing the second stage of the proposal\n- I will approach national and local newspapers, offering illustrated features emphasising those aspects of my research that are most relevant to the readerships\n- I will seek opportunities to present my findings to lay audiences in person (for example, through local history groups)\n- I will publish my findings in the newsletters and journals of these lay groups\n- I will seek opportunities to discuss my findings with professional audiences (for example, IOSH or the BSC, with whom I have established relationships)\n- I will present my findings in the publications of these professional groups\n- Through Oxford Brookes' press office, I will provide press releases when my research yields findings and conclusions\n- I will add my details to Oxford Brookes' consultancy list, ensuring availability for comment\n- I will take advice from the Centre for Hea